HYLIGHT – HYbrid LIquefied petroleum Gas tanker witH magspliT

Magnomatics’ innovative and proprietary magnetic CVT MAGSPLIT integrates a magnetic planetary gear and a highly efficient control motor/generator to enable the realisation of more efficient and compact Plug-in Hybrid Electric Vehicle powertrains. A Commercial Vehicle Intent MAGSPLIT component has previously demonstrated high efficiency and robustness in a compact package, showing the potential to reduce CO2 emissions by 1m tonnes p.a. by 2025. For this project, two 18t DAF LF PHEV demonstrator trucks will be delivered by the UK based consortium and operated in a 1 year trial by Calor, with oversight by DAF LF manufacturer Leyland Trucks. Magnomatics will design, build and test the MAGSPLIT device and electrical traction subsystem; Hewland Engineering, a UK transmission manufacturer, will design and manufacture the MAGSPLIT transmissions and AVID Technology will convert, commission and deliver the vehicles, including proprietary electrified ancillaries to enable zero emission capability. The trial will verify the technology, business case and emissions benefits to the consortium, who represent UK based end user, OEM and Tier 1 suppliers, capable of delivering this high value, innovative powertrain to market from a UK manufacturing base.